The University of York and Savannah and Sahel Commodities Limited

To develop recipes and processes to make fortified blended flours from a variety of ingredients, to prepare nutritious and healthy daily meals for over 150k households and 200k needy Ghanaian school children, improving food security, nutrition, health and wellbeing.